Hay Festival and Reading in the Digital Age

This collaborative project with Hay Festival focuses on the often-neglected academic question of how literature is experienced collectively today, using the Hay Festival to analyse the role of live literature events in a digital era. The project aims to create a detailed reflection on the new venues, communities, publication routes and reading experiences that the Internet and social media have enabled, especially following the coronavirus pandemic. The project will provide the first in-depth academic history of Hay Festival and the evolution of its live events strategy, contributing to both the story of arts organisations in modern Britain and the emergence of literary festivals as an international phenomenon in an era transitioning to digital connectivity.

The project is also collecting unique oral history accounts with key individuals at Hay Festival, recording the history of the organisation through the voices of those who have experienced it over time. Working with British Library and Hay Festival staff, the project will develop a digital exhibition of archival materials, hosted by Hay Festival and timed to coincide with their 35th anniversary in 2023.